Data Driven Autonomous Vehicle Insurance Solution

The prospect of widespread use of autonomous vehicles will change urban mobility significantly. Projections indicate they will significantly outweigh non-autonomous vehicles between 2040 and 2050\. The rapid emergence of autonomous vehicles presents the insurance industry several challenges and will cause dramatic changes in how insurance premiums are generated. Humn plans to be at the forefront of this change and will develop, test, and optimise an autonomous vehicle insurance solution.